University of York and Nocturna Limited

To create a camera system for use in the rain or fog, capable of ignoring the first burst of sparkling light from water droplets between the camera and the subject, and only record light coming back from the subject to obtain a clearer image.